Cyber Security Training

Cyber-Duck is a leading, full service digital agency, working with brands like Cancer Research Technology, The EU and Arsenal FC. The company offers creative, technical and marketing services under one roof, blending its award-winning, ISO-accredited user-centred design process with lean and agile management principles, drawing on investment in creative R&D.